GN3RA Smart Engine: AI-driven 3D outfit design

GN3RA is a B2B software engine that enables creators to quickly build and export production-ready 3D outfits for their characters in just minutes without technical or pattern skills. This revolutionary technology uses state-of-the-art 3D modelling and AI to provide an easy and intuitive digital design process, with utilities such as the ability to try the assets on using custom AR technology. The problems that the business is facing originates from one of the biggest bottlenecks of the gaming and 3D modelling industry itself. The production pipeline of digital clothing is incredibly resource intensive, sometimes needing 100 hours to complete one, requiring multiple specialist steps and 3-4 software. While GN3RA has managed to reduce the complexity of this through no-code design tools that enable a faster and more intuitive design process, the production of its own 2D and 3D asset inventory still relies on the industry standard, heavily manual processes. GenerativeAI text-to-2D and text-to-3D models can allow GN3RA to offer runtime asset generation to its users, while radically increasing its efficiency.